Cranfield University and Instaveg Limited AAKTP 23_24 Pt 2

To develop and embed novel, sustainable field to fork solutions within a produce aggregation, processing and packaging company, and across its supply chain. Key outcomes include improved postharvest practices and cold chain solutions, to increase on-farm productivity and marketable yield of horticultural produce.